Representation learning for musical audio using graph neural network-based recommender engines

A key challenge in modern deep learning research relating to music is the scarcity of labelled datasets for various music information retrieval tasks. Recent research has shown that employing self-supervised approaches to learn musical representations not only allows for the use of larger data sources with no need for expensive manual labelling, but in some cases can lead to improved performance and models with superior generalisability .
The aim of my proposed research is to investigate how self-supervised learning techniques can be applied using multi-modal data sources to learn improved representations for musical audio and music industry applications. My research hypothesis is that by using playlist and/or curated sequence data to define graph structures, I can apply recent advancements in graph-based multi-modal representation learning to musical audio data, leading to more semantically meaningful representations with improved downstream task performance.